Radar passive monitoring of movement symptoms in Deep Brain Stimulation patients

People with Parkinson's disease (PD) experience fluctuations in their motor symptoms due to medications, exercise, diet, or stress. To date, clinicians rely on patients' subjective reports for out-of-clinic symptom tracking. In this project, we aim to develop and test a remote sensing system using Radar technology for longitudinal, objective monitoring of motor symptom fluctuations in Parkinson's disease which will enable more precise clinical decisions and determine optimal medication schedules. This research will target some of the fundamental issues in working with dynamic sensory healthcare applications and will test and validate the solutions in real-world scenarios and practical and impactful applications. This will include: (1) Developing scalable and generalisable semi-supervised learning models to work with radar micro-range data; (2) incorporating continual and adaptive learning models that can handle changes in motor symptoms; (3) determining the optimum radar placement for monitoring in the home.